Optibix: To develop consumer-acceptable calorie-reduced biscuits through application of sustainable scientific-based strategies to reduce sugar and fat levels using ingredient, formulation and process innovation

This project will allow the production of low fat and low sugar healthy biscuits. There is a partnership between

a biscuit manufacturer, an ingredient manufacturer and a University in order to achieve this. Therefore the

skills and expertise of the partners will allow for the manufacture of high quality products that behave as

current products. Different scientific knowledge will be developed and published.